Technical Feasibility for an Early Cannulation Vascular Access Graft with SLF(TM) Technology

Vascular Flow Technologies intend to build on the success of the Spiral Laminar Flow Vascular Access Graft by developing the best treatment possible for dialysis patients. The development of an **Early Cannulation Access Graft coupled with the patented Spiral Laminar Flow technology will allow immediate use of the graft post implantation**. By developing in-house end-to-end manufacturing, Vascular Flow Technologies will firmly establish itself as a leading vascular graft manufacturer with facilities based in the UK. **Phase 1** of the project will address the technical feasibility and explore design for manufacture options and evaluate new and existing technologies. **Phase 2** of the project will ultimately lead to Vascular Flow Technologies setting up full scale expanded polytetraflurorethylene (ePTFE) graft manufacturing, capitalising on existing assets and creating long term supply chain security.